Protecting Data to build strategic partnerships in Construction

This project will develop and apply innovative data protection and information security techniques essential fora novel supply chain analytics tool. The tool was developed in the Fast Moving Consumer Goods (FMCG) sector,and is to be applied to the construction industry. The aim is to create a digitally-enabled environment withinwhich construction organisations can build trust and create strategic partnerships necessary to achievesignificant cost reductions in the construction industry supply chain. Sharing data in a trusted environment isessential to driving change in the industry.The data security issues include potential security breaches due toweaknesses in application security architecture, implementation and configuration. Breaches also occur as aresult of poor access controls to sensitive data and the flow of that data between parties: data is either sharedmore widely than is necessary, or not shared at all. This project will take an approach that will allow access todata to be controlled not only by membership and role, but also according to content, context, time, place andneed - all within a clear governance structure.